Tackling serious crimes with financial information sharing and artificial intelligence: ethics, privacy and oversight

I propose to examine the use of artificial intelligence technologies within massive financial datasets to identify criminal suspicion; evaluating ethical, policy and regulatory implications arising from the application of these tools to combined public and private data. The research will be grounded in a regulatory theoretical approach to the balance of security, civil liberties and privacy considerations. The research will also investigate technical options to achieve regulatory confidence in real-time information-exchange between major financial institutions and law enforcement agencies in a secure, proportionate and auditable manner, that also meets 'right to be forgotten' standards of data privacy.